Real-time Information Systems for Precision Pig Production

This project unusually involves a consortium of prime producers and technology suppliers. It is farmers who will actually deliver on sustainable intensification and that is why this project involves them directly as full partners. Entitled Real-time Information Systems for Precision Pig Production, the project will commercially pilot a recently developed system - Barn Report Pro - as a precursor to full UK industry roll out. The information system provides real-time remote data recovery from pig production units and allows browser access to the processed and analysed data designed to create knowledge at a farm level. In addition, anonymous data will be pooled and analysed to add further value for end users. Crucially, the pilot will include the setting up of a customer support resource to ensure that end users can turn the knowledge into profit. Uniquely, veterinary and nutritional expertise will compliment the data analysis and interpretation. The system will be supplied and supported on a subscription fee basis.